Artificial intelligence for the discovery and engineering of microbial biosynthetic gene clusters

Biosynthetic gene clusters (BGCs) encode the enormous biosynthetic capacity of microbes and form the basis of biotechnological exploitation for a wide range of purposes, in particular
as powerful drugs (antibiotics, anticancer). This project will expand the popular antiSMASH
pipeline for the annotation of biosynthetic gene clusters in microbial genomes, to facilitate
the engineering of novel biosynthetic pathways in heterologous expression systems.
We will apply statistical machine learning and Artificial Intelligence models to a growing body
of bacterial genomes to (a) improve the identification of gene cluster boundaries; (b) refine
the delimitation of co-evolving functional "modules" (sub-clusters) within BGCs; (c) define
assembly rules for the design of hybrid gene clusters and for the successful domain-shuffling
of multi-domain enzymes that often are responsible for the core biosynthesis of natural
products. The project will use tools from sequential optimisation to discovery engineering
rules that help create novel functional gene clusters from the components identified in the
genomes.